PurpleHarryApplication

Purple Harry is a young, innovative British cycling brand.

Our ‘launch’ range of cycle cleaning products are aimed at the connoisseur who takes as much pride in maintaining their pride and joy as they do riding it.

Sure we'd rather be out there on the trails or quiet country roads riding, but when it comes to cleaning and maintaining our bikes we are perfectionists. There's nothing more annoying than gears clattering, poor shifting or noisy brakes because last week's mud and grime are clogging up your components.